Novel Gas-Phase Texturing of Silicon with Ozone-HF

This project is a collaboration between a UK based SME manufacturing industrial tools for silicon solar cell

production and the semiconductor research group at the University of Oxford. The objective is to improve the

optical performance of multicrystalline silicon solar cells.

Due to its cost advantage multicrystalline is currently the dominant material for the manufacture of solar cells,

accounting for more than 60% of total production. However the performance of multicrystalline devices is

lower than mono-crystalline equivalents. Perhaps the biggest cause of this difference is the lower optical

performance of multicrystalline cells, due to a less effective surface texture.

This project will develop a new, gas-phase texturing process to significantly improve the surface texture of

multicrystalline silicon solar cells and improve their power output. This process will be cheaper, cleaner and

more effective than current approaches.